Next Generation of Biodegradable Core- Shell Capsules

EU microplastics regulations on synthetic polymer particles requires

phasing out non-biodegradable capsule materials. Most polymers used

for core-shell capsule formulations of pesticides are based on

interfacial polymerization using diisocyanate and polyamines and are

not biodegradable. FMC has developed unique biodegradable

chemistry and this project aims to develop batch and continuous

process options for multiple formulations, each with their own unique

considerations: testing and selecting appropriate equipment,

developing parameter windows for optimized yield and kinetics, and

providing feedback to the chemist on ingredient selection. This project

could take the direction of process optimization or process simulation

via CFD and control. This work will be used to build an IP estate for

chemistry and process. The experimental work would be carried out at

the Stine Research Center in Newark, Delaware.